Strategizing-as-Competing: Configuring Market Agencements as a Business Jet Supplier

Stark's (2009) landmark study "A Sense of Dissonance" highlights the importance of businesses
exploiting uncertainty to drive innovation. In contrast, the predominant systems-of-innovation
approach to industrial policy suggests mitigating "systems failure" by reducing uncertainty (Spring et
al. 2017). Calls for cross-cutting understandings of transformative business practices shift attention
to the need for proactive market-making practices for innovation instead (cf. Dodgson et al. 2011).
Understanding how Strategizing-as-Competing practices can exploit uncertainty will generate critical
insights into how managers and policy makers can intervene to make and shape new markets for
innovations.
3
Recent studies in Strategy-as-Practice (SAP) have begun to explore what managers actually do in
their competitive practices by relating market competition to the strategizing process (Jarratt &
Stiles 2010). However, the connection between market competition and strategy had been
somewhat problematized. The majority of SAP literature has focused on practitioners' planning and
organising of strategy, rather than on its performance or enactment in the form of analysing
Competition-as-Practice (Jarzabkowski & Spee 2009). In contrast, I argue that by studying the
performance of strategy, specifically of how managers practise strategic actions, we are much
better positioned to generate new insights into the transformative business practices that shape
markets in ways that enable firms to be more competitive: I refer to this as Strategizing-as-
Competing.
The proposal